Using asymmetric catalysis to produce pharmaceutically relevant targets (looking at C-N in particular)

Using asymmetric catalysis to produce pharmaceutically relevant targets (looking at C-N in particular)